Fast RTM

The goal of Fast RTM is to provide a tool for fast and reliable Resin Transfer Molding (RTM) manufacturing simulations. Resin Transfer Molding is a composite plastics manufacturing process that uses fiberglass, carbon, or other dry fiber reinforcements. It is used in many industries among which aerospace, automotive, marine, medical, building and construction as well as consumer products ranging from exterior panels, wind deflectors, wing farm blades, interiors of automotive, aircraft, and watercraft to chemical resistant testing chambers fire safety doors, mobile caddies and stations. One of the main disadvantages of RTM is the need of trial and error attempts to achieve the quality and the shape of the part to be manufactured. With FastRTM, we intends to innovate the way small and medium Resin Transfer Molding (RTM) manufacturers will design molded parts via faster and more accurate prediction of the manufacturing process (injection and curing) so to increase their competitiveness on the international market and to drastically reduce material waste and environment footprint. The idea is to release FastRTM within its own CAE products as well as a plug-in to be used within the most-common CAD software solutions to provide benefits and to reach a broad set of engineers and designers.